Spin Dynamics in Multi-metallic Ligand Radical Compounds

At the heart of spintronic devices are nanoscale, magnetically ordered systems which are used to manipulate and control electron spin. Recently there has been upsurge in activities as it was realised that the potential usefulness of spintronics extends to many areas including high frequency emitters and detectors, high density data storage and quantum information processing. Successful systems require cooperation and tunable interaction between multiple spin centres, and this is can be orchestrated by engineering compounds that link paramagnetic metal ions and organic radical ligands. The directed synthesis of multi-metallic complexes with radical ligands is very challenging because the physico-chemical properties of the individual components are very different. This PhD project will develop an unprecedented experimental model in which we can selectively combine two or more modular units with accessible spins and chemically manipulate all aspects of the molecular environment.